Use of a Low Motion Floating Platform as a Wind Turbine Foundation

This project looks at the feasibility of developing an innovative low motion, low cost floating platform as an offshore wind foundation in an effort to reduce the cost of energy associated with offshore wind farms in both deep and shallow water sites.